Enabling enhanced social distancing and improved health & safety within UK social care and care homes through innovative digital maintenance systems

Enabling enhanced social distancing and improved health & safety within UK social care and care homes through innovative digital maintenance systems.

Based on consultation from many UK care home groups, this project is intending to research, design and develop adaptations to our innovative digital maintenance software to enable UK-wide care homes to operate fully-digital maintenance processes across their site(s).

The objective is to deliver a significant contribution to the response to COVID-19 through the elimination of direct contact in the traditionally manual and face-to-face maintenance processes across care homes, enabling 100% social distance compliant processes and helping to prevent the transmission of the disease between staff, care workers, residents/patients, and family members.

It is anticipated the wider social benefits from this project will be applicable to all future public health issues within UK care homes (e.g. seasonal flu), whilst also providing economical and operational benefits to the care homes users.

The longer term aims of this project are for all health, social, economic, and operational benefits from this project to be available to all UK (and international) care providers, and the deliverables to be available on a commercial basis.